Measures of quantum entanglement

In this project we will explore measures of quantum entanglement in a quantum field theory, with a view to defining robust measures that are independent of the regularisation scheme.
Abstract: These first nine months as a PhD student have been devoted to the study of
the BMS group and its relation to the problem of flat holography. Despite the bustling
interest in this field in the last four years, several questions are still open and need to be
answered. One of them, and probably a crucial one, is the understanding of superrotations.
Superrotations are an extension of the Lorentz part of the BMS group and their appeal is
that in four dimensions they are Virasoro-like. Unfortunately they are plagued by singularities
and their behaviour is not understood. Even less understood is their role in higher
dimensions. Currently there is agreement on the fact that the Lorentz part of the BMS
group must experience an extension. Apart from superrotations as Virasoro symmetries,
also another interesting proposal has been advanced. At the moment there is no way to
prefer one or the other. We have focused on this topic and we have explored several ideas
in order to tackle the problem of higher dimensional superrotations.